Bibliotherapy Editorial Dashboard for Creators

ZunTold is a female led, female founded UK-based therapy publishing SME and our mission is to build a global digital bibliotherapy service to impact on the long waiting lists and lack of access to mental health provision and provide creative therapies digitally to widen access and improve outcomes. Our core project team is Elaine Bousfield MBE (CEO),) Peter Morgan (Consultant CTO /data officer), Jan Clitheroe (Customer/Patient Liaison Lead/Budget support), Sophie Carr (Development Lead), Stuart Wakeford (UX design) Isla Donohoe digital artist and Melissa Hyder interior text designer and our team of counsellors and editors.

ZunTold has developed a living books product as part of our Bibliotherapy programme (launched November 2023) providing cost-effective, bibliotherapy mental health support and we are developing facility whereby, users can become writers and creators, creating their own living books (story and autobiography) to share with others, using the support from our team of therapists and editors.

This grant application is to develop a comprehensive editorial dashboard for Creators to keep detailed progress of their work and allow our bibliotherapy editorial team to deliver timely feedback and support on their writing and easy access to our team through an engagement tool which will be interoperable with our casenote systems.

Mental health conditions account for 7% of illnesses in the UK, with one in four people experiencing mental health issues each year. This significantly impacts the UK economy, costing the equivalent of 5% of GDP annually (£118B/year). Measures and services that provide support to prevent even a fraction of people from experiencing worsening mental health are needed.

Research indicates that bibliotherapy -- reading and writing - can help people improve their health/well-being, and it has much to offer as a cost-effective and clinically impactful treatment and support service.